Trade-offs or win-wins? Perception and reality in saltmarsh conservation for biodiversity and sustainable environmental management

Project description
Saltmarshes are valuable habitats which may provide a biodiverse habitat, coastal protection and a sink for nutrient pollution and carbon. However, their biodiversity and structural integrity are vulnerable to many human activities including nutrient pollution which results largely from farming and urban wastewaters. Conservation of such habitats requires not only strong Government policies but also scientific understanding of the problem and the commitment of stakeholders to the solutions.

Aims and objectives
The aim of this project is to develop a better understanding of nutrient pollution dynamics and implications for saltmarshes and to determine if this understanding can support improved stakeholder engagement in their conservation. You will be finding out whether there is context dependency in the response of saltmarshes to nutrient pollution, and whether evidence you collect can inform stakeholder opinions as to the benefits provided by saltmarshes.
Working with the UK Centre for Ecology and Hydrology, and Natural England, saltmarsh case study sites with differing characteristics (such as urban or rural; polluted or not; muddy or sandy) will be identified. At these sites, in-situ observations and experiments will be carried out to determine saltmarsh biodiversity dynamics and nutrient behaviour in relation to nutrient pollution. Simultaneously, the perceptions of stakeholders in relation to the benefits of saltmarsh habitats and the impacts of their activities will be assessed using questionnaires. The findings from the natural science will then be presented to the stakeholders in focus groups to explore how this knowledge may change their willingness to engage in conservation measures in the long term. The key outcomes from this project will inform the work of Natural England and other agencies, and support long term conservation measures.